Banking Crises in Late Imperial and Modern China: A Textual and Econometric Exploration Analysis, 1881-1936

Recognizing a banking crisis and understanding its causes
is challenging, as scholars disagree on the definition of a
banking crisis. They analyze these crises using two causal
models: the fundamentals model and the self-fulfilling
crisis model. Macroeconomic research on financial crises
has largely focused on developed countries, with particular
emphasis on regions like Hong Kong for studies related to
China. This focus has led to a gap in understanding
mainland China's financial history during its transformative
19th and 20th centuries. Despite China's significant role in
the global economy, having risen to the world's third largest GDP by 1912 and the second-largest by 2023, this
area remains under-researched.
This study aims to address this gap by analyzing banking
crises in China, investigating their causes and
consequences, and moving beyond the qualitative
narratives prevalent in existing literature. The key
questions are: How should we recognize a banking crisis in
China, what are its causes, and what is the impact on the
local economy? This research contributes to both
economics and economic history literature by constructing
a new database on China and examining it using novel
methodologies. These methodologies include combining
text analysis through machine learning with econometric
models.